On street public charging innovation for home based fleet EVs

"Commercial fleets are generally accepted to play a pivotal role in the shift to alternative forms of energy in transport. Not only do they create early demand for zero emission vehicles, they also provide an essential second hand car market stock for private drivers. However, for fleets where drivers are home based, the lack of EV charging infrastructure for those without dedicated off street parking is potentially holding back EV adoption in this key segment. With fleet sales comprising 59% of the UK new car market, solving this would have a large impact on EV adoption rates.

That said, a critical barrier hindering investments in public charging infrastructure is the uncertainty over utilisation of the assets leading to high revenue risk. There is therefore the opportunity to investigate innovative business models to provide charging for fleets whose drivers don't have dedicated off street charging whilst also providing valuable demand for public charging infrastructure.

Our objective is to identify the business models, commercial structures and technology platforms that will accelerate the commercial fleet market, in turn driving the private market by unlocking pricing options for a wider range of demographics. To deliver on this we will work closely with our collaborators EV Technology, our sub-contractors Baringa and our partners, Connected Kerb."